A Collaborative Multi-agency Platform for Building Resilient Communities

There is significant evidence of the growth of natural disasters on a global level. The Asia-Pacific region continues to be the world's most disaster prone region; it has many low-/middle-income countries and accounted for 47% of the world's 344 disasters in 2015 with 16,046 fatalities and reported economic damage in the region of US$ 5.1 Billion. In this context, the most disaster-prone sub-region is South Asia, recording 52 disasters and 14,647 deaths, representing 64% of the global fatalities, in 2015.

Scientific research has shown that disaster risks do not only exist because of the presence of a physical hazard; they are compounded by the presence of vulnerability. Therefore, there is an urgent need to shift our focus from pure emergency response and recovery towards a sustainable disaster mitigation framework that focuses on building resilience within a disaster prone area, involving government agencies and the local community to reduce the impact of a hazard. However, at present there is a lack of tools and methods available to agencies to enable them to come together to understand the underlying vulnerabilities of a disaster prone area and build resilience to reduce disaster impact on a community.

Digital technology has the potential for creating a collaboration environment for various agencies and communities to act collectively to reduce the impact of disasters. The goal of this project is to develop a Collaborative Multi-agency Platform that can be used for building resilient communities in disaster prone areas in low-/middle-income countries. The project will focus on the challenges faced by three countries: Malaysia, Pakistan and Sri Lanka. These countries are frequently affected by a multitude of natural hazards including floods, landslides, cyclones, droughts, and earthquakes and have therefore been chosen as the focus for this research to capture broader set of disaster conditions and requirements common to low-/middle-income countries.

The project aims to address the following research questions: What is the nature of a resilience framework that will allow low-/middle-income countries to assess their vulnerabilities and resilience capabilities and take measures to build resilient communities? How can we enhance multi-agency collaboration within low-/middle-income countries? What changes are required in terms of technology, organizational structures and collaboration processes to enhance multi-agency collaboration? What are the characteristics of a collaboration platform that can support collective vulnerability assessment and reduction by multi-agencies? How can we establish a system dynamic model that can support the simulation of cascading effect on critical infrastructure systems due to a hazard? How can we construct a collaborative 3D environment based on near real-time 3D satellite data and analysis for supporting early response and damage assessment after a major disaster? In addressing itself to these questions, the project will lead to development of an advanced digital platform that can be used in low-/middle-income countries to strengthen their resilience capacities for disaster.

The project team is comprised of University of Salford (THINKlab & Centre for Disaster Resilience), the Universities of Moratuwa & Colombo (Sri Lanka), Tun Hussein Onn University (Malaysia) and the University of Peshawar (Pakistan). This team will be supported by a broad set of project partners, including industry and government agencies who are playing a key role in disaster resilience city agenda in UK, including: the Cabinet Office Civil Contingencies Secretariat, the Greater Manchester Resilience Forum, Rockefeller Foundation, Environment Agency, the Satellite Applications Catapult, Telespazio Vega Ltd and Secure Information Assurance Ltd. Similarly, in each partner country we have established industry and government agency stakeholder groups to engage and steer the project to achieve a greater impact.

Potential impact
Key beneficiaries:

1. Disaster Management Agencies (DMAs) and authorities responsible for managing natural hazards in Malaysia, Sri Lanka and Pakistan will benefit. They will be members of both the Project and Local Steering Committees and will be actively engaged in the Co-creation Workshops and Dissemination Conferences. As the bodies responsible for coordinating pre- and post-disaster efforts, they will greatly benefit from the Collaborative Multi-agency Platform (CMP) and the Resilience Framework, which will be demonstrated through real life simulations. The platform will empower them with the tools for comprehensive risk assessment and preparedness, and for the early response stages of a disaster. As government representatives, these agencies will be able to feed insights back into central government departments, shaping policy decisions and influencing the behaviour change required for an effective wider implementation of the CMP protocols.

2. Local authorities attempting to promote wellbeing and improve the quality of life of communities in a range of cities within our sample frame: for instance, the Federation of Sri Lankan Government Authorities, the Malacca Historic City Council (Malaysia), and the Ministry of Rural Support and Local Government (Pakistan). They will be members of both the Project and Local Steering Committees. As with the DMAs, they will also be actively engaged in the Co-creation Workshops and ongoing dissemination. Engagement in the project will enable local authorities to streamline public service provision, improving their ability to meet selected KPI's (due to an enhanced understanding of capacity and vulnerability scales) and how best to target individual areas and communities via CMP.

3. The Civil Contingencies Secretariat of the Cabinet Office, the Greater Manchester Resilience Forum, the Environment Agency and the Rockefeller Foundation will directly benefit from this project. They will enhance their understanding as to how vulnerability is understood within a global context and how innovative tools emerging from this project could transform the way they support multi-agency collaboration in the UK in building resilience. They will be able to influence the disaster resilience work within the Contingencies Secretariat of the Cabinet Office, the Resilience Emergency Division of the Local Government Department and 42 UK Local Resilience Forums by deploying the results arising from this project.

4. IT companies will learn how to transform their offers to support disaster management: for instance, the Centre for Governance Innovation (Sri Lanka), Inaratech (Pakistan) Satellite Applications Catapult, Secure IA and Telespazio VEGA, will directly benefit from this project. They will gain a greater understanding of how best to refine satellite technologies, big data platform, data governance procedures, web-based solutions and visualisation applications to create products to serve the disaster management organisations world wide.

5. CMP will help the Asian Disaster Preparedness Center to understand local, national and regional risks and incorporate them in their risk reduction initiatives and disseminate the knowledge.

6. The academic and scientific communities will benefit from the new knowledge created in areas such as resilience frameworks, vulnerability and resilience modelling through system dynamics and multi-agency collaboration platforms.

7. Through the partnerships outlined above, statutory service providers (e.g. ambulance, police and fire) will benefit from the production of a more coordinated and cohesive preparedness and emergency response strategies via the CMP.

8. The ultimate beneficiaries will be vulnerable communities in Malaysia, Sri Lanka, and Pakistan and any other country facing natural disasters. A coordinated early response through CMP will save lives, protect infrastructure, and minimise disruption to communities.